Perceptual Graphics

Despite the increasing computational capabilities of VR devices, rendering demands continue to rise due to the diversification of virtual object surface materials, the growing number of dynamic objects, and the higher complexity of simulated physical phenomena in VR applications. Additionally, research have shown that the human visual system (HVS) has a visual latency tolerance threshold of approximately 13 milliseconds. This makes it challenging for VR applications to meet the real-time requirements of the HVS. If rendering results are delayed beyond this threshold, users may perceive inconsistencies between content and interaction, leading to discomfort.

Therefore, enhancing rendering performance and the consistency of stereo images is crucial to improving the practicality and user experience of VR technology. This project will explore high performance rendering and its complex interactions with human visual perception.